Genetic and molecular dissection of temperature-controlled rhythms in development in Neurospora crassa

Light and temperature conditions change dramatically over the course of the day and organisms that accurately predict and respond to these changes increase their chances of survival. This task is made possible by an internal timing mechanism, known as the circadian clock. Circadian clocks help organisms to organize daily events within the cell, so that they occur at appropriate times of the day. Consequently, without a functional clock, cellular processes become disorganized, resulting in reduced fitness, developmental defects, and disease. All known circadian clocks are built from rhythmically expressed clock genes and clock proteins. Although the components of single circadian clocks have been isolated, there is some evidence that a multitude of circadian clocks may exist that act either independently from each other or are organized in a hierarchical 'master-slave' manner. To investigate whether additional cellular clocks exist we propose to utilize Neurospora crassa, a simple fungus and model organism in which the development of asexual spores is controlled by the circadian clock. Neurospora's rhythm in spore production can be easily visualized in a readily available assay. Rhythmic patterns of spore production are also seen in Neurospora mutants from which the components of the known circadian clock are absent. In these clock mutants the rhythms in spore production are most reliably visualized when growing Neurospora in alternating cycles of high and low temperature. We propose to investigate whether these rhythms are due to another circadian clock, or driven by a non-clock mechanism. Thus, using these clock mutants, we aim to identify components of additional clocks or regulators of spore development that are usually controlled by the circadian clock. Our research will reveal factors that control daily rhythms in development and physiology that are vital for survival of all organisms that live and have adapted to a rhythmic world.

Technical abstract
Daily rhythms in light and temperature conditions pose challenges and provide opportunities for life on Earth. Circadian clocks have evolved to meet these challenges by helping organisms to predict and respond to their rhythmic surroundings. A model organism for the study of clocks is the filamentous fungus Neurospora crassa. In Neurospora the products of the frequency (frq) and white-collar (wc) genes are central to the circadian FRQ-WHITE-COLLAR oscillator (FWO), imposing rhythmicity onto processes such as asexual spore development. Rhythms in sporulation are also seen in its absence, suggesting that other oscillatory circuits can control development. The underlying principle and molecular basis of these rhythms is unknown, despite their significance for shaping overt rhythmicity of the organism and their contribution to the circadian system. I propose to genetically and molecularly dissect the temperature-controlled processes that control rhythmic development independent of or in conjunction with the known circadian oscillator. I will use genetic screens to identify mutants in temperature-controlled rhythms that exist in quadruple-mutants that lack the frq, wc-1, wc-2, and vvd genes. Secondly, the hypothesis that the clock-associated and temperature-controlled protein VVD acts as a slave oscillator will be tested by studying the basis for temperature-regulation of the vvd gene. Thirdly, we have identified a Neurospora RNA binding protein (NcGRP1) with homology to circadian slave oscillators in plants and mammals. Preliminary data indicate that Ncgrp1 transcript levels are temperature- and circadianly regulated. We will study the impact of NcGRP1 on the Neurospora circadian system by way of effective gene knockout and overexpression strategies. The proposed work should reveal factors that control daily rhythms in development and physiology that are vital for survival of organisms that live in and have adapted to a rhythmic world.